Development of high-value chemicals bioproduction integrating metabolic engineering, Design of Experiments and entrepreneurship

The use of genetically engineered strains to biomanufacture chemicals enables direct CO2-to-
product systems with vastly superior environmental sustainability (reduced GHGe) and synthesis
of isomer(s) with a purity not achieved by traditional chemistry. However, the engineering and
optimization of microbial bioproduction strains (essential components in the development of
biological manufacturing systems) is time-consuming and costly. Coupled with the uncertainty of
biological engineering, this leads to higher risk and a lower appetite for investment, making
commercialisation challenging. To enable SynBio to make a meaningful contribution to the
enormous fossil fuel problem, we propose to first commence with higher value beachhead target
products and solve current bottlenecks to developing viable solutions.